Expanded Interiors Re-Staged - from Herculaneum and Pompeii to the North-East of England

Expanded Interiors was an interdisciplinary research project that brought site-specific contemporary fine art practice into a unique dialogue with ancient Roman wall paintings and architectural remains at the UNESCO World Heritage Sites of Herculaneum and Pompeii. It developed three large-scale artistic installations that explored through Contemporary art practice the decorations of two Roman houses. The research revealed new interpretations of compositional, perspectival and contextual methodologies used by Roman wall painters, and developed fresh methods for contemporary fine-art making such as techniques to structure an abundance of images. The project highlighted: 1. The positive impact contemporary art installations within archaeological sites can have on visiting audiences; 2. The strong potential for fruitful dialogues between digital humanities and fine art practice; 3. The project's contemporary topicality with regard to Roman wall painters' use and manipulation of multiple visual languages.

Expanded Interiors Re-Staged (EI Re-Staged) is a follow-on project that builds on Expanded Interiors (EI) and aims to enhance the reach and impact of the original project by creatively engaging with new UK-based audiences/user groups through public exhibition, workshop activity, and physical/online learning and documentation material. A multimedia gallery exhibition will develop new artistic and audience engagement with heritage and contemporary art, this delivered in partnership with the Hatton Gallery, and leading digital media company Animmersion.

We will:
(1) Re-present the creative outputs from the research project in new artistic physical and digital formats.These will combine interactive and virtual visual languages (including a VR environment and new artist commission). This multi-faceted approach will allow us to apply the research findings afresh, while maintaining their link to the original sites.

(2) Innovatively address young people in particular (a key hard-to-reach audience identified by a project partner, and a group specifically attracted by EI's interdisciplinary, practice-led research) with EI's research findings and new creative outputs, by closely involving a group of them (L-INK group, Hatton) from the project's outset, and by supporting them in developing a Young People's Guide for the exhibition.

(3) Develop inventive educational packs/information media for specific audiences that extend the legacy and impact of the EI research beyond the exhibition duration, while also providing formats transferable to other museums' and heritage sites' contexts. These are: A. An experimental VR environment (including the original exhibitions in the Roman houses); B. The Young People's Guide; C. An educational resource pack for Key Stage 2 pupils which will connect the research from EI with the local heritage / educational context in the North / East of England (e.g. Hadrian's Wall), while exploring the connections between Roman and contemporary visual culture; D. An interpretive guide to the exhibition for the general public.

(4) Foster a wider legacy for the EI and EI Re-Staged projects through closely and practically involving artists and heritage professionals in new modes of interpretation, exploration and audience engagement with heritage sites through a knowledge-sharing and networking workshop.

We anticipate that EI Re-Staged's varied dissemination and knowledge transfer activities will have positive, transformative effects (e.g. competence in navigating multiple visual languages) on all target audiences / user groups, and that its engagement strategy will provide a lasting case study for heritage / museums contexts, with its educational packs and information media widely used.